NGPod

"Never Events are defined as Serious Incidents that are wholly preventable because guidance or safety recommendations provide strong systemic protective barriers which are available at a national level and should have been implemented by all healthcare providers.

Administering feed or medication via a misplaced nasogastric tube is a never event: a patient should never suffer due to a nasogastric feeding tube being misplaced into the lung. Despite a multitude of safety alerts since 2011, 26 never events still occur between 04/17 and 03/18 - with no real change in incident rate since 2010\.

Moreover, the current state-of-the-art for confirmation of position of nasogastric requires pH testing of fluids from an aspiration of the patient. In a 2014 study, in approximately 50% of cases (Cardiff and Vale University Health Board 2014), fluids can not be aspirated and tube placement is confirmed by x-ray. This can in a multitude of chest x-rays for the patient, delays, and high cost to the NHS.

NGPod (NGPod Global Ltd) is a device that confirms if a nasogastric feeding tube has been positioned correctly, without need to aspirate the patient. This project performs large clinical trials to assess and quantify the positive impact adoption of this technology will have on patient outcomes and the provision of healthcare in the UK."